The development of maraging steel components within the aerospace industry using an adapted metal injection molding process

This technology inspired innovation competition is for a feasibiltiy study into the possibility of producing an advanced material by the process of additive manufacture. Resulting in a production process that is able to provide a more competitive product that maintains exceptional properties more efficiently with less wastage and reduced energy consumption and emissions.